Development of AI-Based Digital Platform and Service to Enhance Efficiency and Safety for Ships and PORTs (AI-PASSPORT)

AI-PASSPORT is a groundbreaking project designed to revolutionize maritime logistics, lower operational costs, and significantly enhance environmental sustainability by reducing emissions. This goal will be achieved through an advanced digital platform powered by AI-driven service packages.

The AI-PASSPORT solution includes two main service packages: AI-powered Ship/Port Efficient Operation and AI-powered Autonomous Modules, both integrated into a cutting-edge digital platform. The Efficient Service Package, led by the Korean Consortium, includes features like automatic updates and simulations based on terminal conditions, port call optimization, monitoring and predicting ship operation schedules, and planning terminal operations. It also features a comprehensive environmental impact assessment model that uses real-time pollutant data through the digital platform.

The Safe Service Package, led by the UK Consortium, uses AI-image sensing technology with advanced cameras and computer vision algorithms to automatically analyze visual data. It also includes autonomous modules and algorithms that allow ships to operate with minimal or no human intervention. The digital platform uses cloud services for real-time data transmission, improving the integration, efficiency, and safety of maritime operations. It also has a scalable, reliable database optimized for high concurrency and quick data retrieval, ensuring seamless integration and stringent security for the digital platforms.

In partnership with industry and research leaders from the UK and South Korea, AI-PASSPORT aims to optimize ship and port operations, ensuring efficient navigation, collision avoidance, and optimal route planning with real-time data sharing between ports and ships and predictive analytics for proactive management. The project will develop, test, and demonstrate a prototype digital platform, addressing data security and safety concerns. Additionally, a comprehensive commercialization roadmap will be proposed to enhance technical maturity and scalability.

AI-PASSPORT sets out to establish new standards in maritime operations and serves as a leading example of digital innovation, with extensive potential for widespread adoption and commercial success. This UK-Korean partnership combines advanced research, practical maritime experience, and innovative technology development to create a transformative digital platform for the maritime industry. By leveraging the strengths of each partner, AI-PASSPORT is highly expected to enhance operational efficiency, safety, and environmental sustainability, setting new standards for maritime operations worldwide.